Queen's University Belfast And Randox Laboratories Limited

To clinically validate multiplex array, capable of simultaneous detection of 23 respiratory pathogens, through utilisation and enhancement of the shared-resource pathogen biobank.